Atomically Deterministic Doping and Readout For Semiconductor Solotronics (ADDRFSS)

The aim of the ADDRFSS Programme is to exploit deterministic doping to explore the fundamental physics and processing requirements of alternative, disruptive silicon-based semiconductor device paradigms for quantum information technologies, spintronics, optically integrated electronics and metrology. Specifically, we will produce a great variety of "molecule" and "lattice" structures, and exploit them for new physics and new devices with a major focus on scale-up and manufacturability. Single defects in semiconductors, placed with atomic-scale precision, have suggested enormous potential for new quantum and classical devices, termed "solotronics", but what is required now is practical implementation of such device concepts. Silicon offers the exciting possibility of using wavefunctions built up by arrangement of overlapping impurity wavefunctions as atomic-scale functional device components and has the crucial advantage of a huge knowledge base. Although high-volume, low-cost CMOS research is not a UK priority, any new quantum technologies must be compatible with it to enable process integration with existing IC technology. By advancing our deterministic doping capabilities for high throughput doping, and broadening our chemical specificity to allow use of magnetic dopants and thin germanium doped layers, we will produce devices of wafer-scale dimensions and diverse functionality.

One example of the classical architectures we will develop will incorporate the smallest possible silicon devices with form of an n(+)-n(++)-n transistor, where there are three donors of different ionization potential (e.g. P-Sb-Bi etc). Current flow from left to right is blocked unless the potential of the central donor is lowered to be between that of the ends.

At a more fundamental level, artificial solids in cold-atom lattices are generating great excitement due to their ability to transfer quantum information along the lattice, and to entangle multiple atoms. The aim is to realize large scale quantum computers and quantum simulators in and out of equilibrium (for modelling e.g. phase transitions in high-Tc superconductors etc that are particularly difficult to model with classical computers). The silicon "molecules" and "solids" we propose to build are also attractive for these purposes but with significant benefits: the impurities can be trapped inside a Si "vacuum" permanently and direct images of wavefunctions can be obtained with scanning tunnelling microscopy, and there is no need for elaborate optical and gas-handling systems - the resulting "frozen" atom chips are stable and inherently scalable and their costs will inevitably fall as they always have done for the semiconductor technology. We have established that the main disadvantage (non-radiative relaxation) is surmountable and we aim to mirror the atom-trap developments with a system that is scalable and electrically contactable, both with lithographically patterned wires and through scanning probe tips.

Potential impact
The Witty Review for BIS (Oct 2013) highlights the importance and the need for UK involvement in Quantum Technologies and the major potential international markets: "Further UK quantum technologies investment will be required to keep pace with international investments and ensure the UK remains at the forefront of this rapidly expanding domain". It also stresses that this investment needs to be underpinned by engineering and manufacturability considerations so that the outcomes are not just excellent science, but actual devices to benefit the UK. ADDRFSS seeks to do just this and Project 1 specifically addresses scale-up and manufacturability issues. ADDRFSS will benefit a wide range of stakeholders and end users:

Knowledge
The major initial beneficiaries will be the science and engineering communities (see academic beneficiaries). This proposal seeks to keep the team in their world-leading position and to expand and advance its capabilities. It is this future-proofing that will maintain the competitiveness of UK QT and justify the investment that government has made in this area, delivering real technological advances for the industrial and academic communities.

Re connectivity, ADDRFSS will link to the EPSRC QT hubs but will also link to its own international and commercial partners. The hubs were set up in part thanks to advocacy by the team, and we will continue to influence public policy (see main case Section 2.5.4).

Economy
Private industry will gain over the intermediate to long term and includes private companies and investors in an equally large variety of sectors, from THz detector companies such as QMC Instruments (Cardiff), to semiconductor devices companies such as Hitachi (Cambridge). Those developing future technologies and undertaking research and development in collaboration with industry will directly benefit from this project. Through our interactions with industry and the potential commercialisation of the outcomes, there will be a wider benefit to the UK and the UK economy, as outlined below:

- Manufacturers of THz radiation sources/detectors - ADDRFSS will miniaturize THz sources and detectors to the single atom level and correspondingly interactions will be at the single photon level (2 year time frame).
- Silicon device engineers (5 year time-frame) will benefit from European development of a new paradigm for deterministic doping of Si and other industry compatible materials that will represent a change in more conventional devices where the effects of random dopant placement are suppressed.
- Quantum information engineers (5-10 years) will gain a new technology for quantum simulation with controlled, known couplings among large arrays for modelling of quantum systems. These arrays will operate at higher temperatures than many quantum information systems (~10K). If the couplings can be controlled on an individual atom-by-atom basis then real QIP may be possible.
- Microwave device engineers will benefit (2-5 years) from the contactless injection structures for arrays of co-planar waveguides we will design. Currently structures are expensive to test.
- Metrology (though NPL involvement) will benefit from new quantum scale readout technologies (2 years) and potential solid-state atomic clock applications (5 years).

Society
The area of research where this proposal is centred has enormous applications ranging from photonics and digital communications, through the aerospace and transport industries. It could come to underpin developments in infrastructure, smart cities, global earth observation and health. The technology outlined in this proposal could eventually pervade every aspect of our everyday lives and this proposal is aimed at keeping the UK at the forefront of QT and maintaining its competitive advantage by addressing not only scientific challenges but also those of engineering and manufacturability.